Further Development of Novel ResSim Technology; Towards Digitalisation, CCS, and Hydrogen Applications

It has now been widely believed that any effectual measure for eluding the influences of climate change will need multiple large-scale solutions including new low-carbon energy production and storage. Hydrogen is a low carbon energy vector which can be employed for clean heating of buildings and generation of electricity, and transport decarbonisation. Hydrogen can be produced through a water electrolysis process using renewable energy or hydrocarbon reformation with carbon capture and storage (CCS). It can also be stored in geological formations to equilibrate energy supply and demand and enable sustainable energy storage.

The main objectives of this six months project are to:

- Deeply understand the technical challenges associated with the sustainable repurposing of oil & gas infrastructure, including but not limited to subsurface reservoirs, for carbon capture and storage (CCS) and hydrogen applications.

- Develop the innovative solutions to tackle those barriers through repurposing of our innovative technology -- Zodan Solutions' Advanced Reservoir Simulator (ResSim).

In this multidisciplinary project, we will improve our first of its kind technology to facilitate the integration and reuse of existing infrastructure in the UK continental shelf (UKCS) for CCS and hydrogen applications, to enable the delivery of net zero targets by 2050\. The specific project objectives are to:

1- Develop first of its kind machine learned technology for optimisation of integrated CO2 and H2 storage in subsurface reservoirs particularly in subsea environments.

2- Develop an innovative tool and an advanced platform for determination of fluid impurities and respective influences on thermodynamic properties of CO2-/H2-rich streams. This will be greatly beneficial for tackling flow measurement, flow assurance, and geological reservoir integrity problems in the energy transition and industrial decarbonisation sectors.

3- Monitor in-vivo propagation of fronts (pressure, temperature, composition variations at interfaces, pH) as well as geochemically induced porosity and permeability alterations in presence of intricate H2 and CO2 containing fluids.

4- Unique and innovative Smart reactive fluid transport models for both CO2- and H2- containing systems at field scale.